University of Essex and Neotas Limited

To utilise a novel combination of natural language processing and image analysis to accelerate and automate the collection of Open Source Intelligence, providing end users with advanced insight into individuals without invading individual privacy.